Two-Dimensional graphene-related TRansition metal dichalcogenides for ultracapacitor ENergy storage Devices (2D TREND)

The discovery of graphene inspired exciting new research in to other two-dimensional (2D) materials, most

notably the 2D transition metal dichalcogenides (TMDs) which similarly to graphene can be exfoliated into

atomically thin nano-sheets with unusual electronic and optical properties. To date, most research on TMDs

has remained in the laboratory, in contrast to graphene which is already applied in new commercial products.

This project, entitled “Two-Dimensional TRansition metal dichalcogenides for ultra-capacitor ENergy storage

Devices” (2D TREND), aims to establish the feasibility of 2D-TMD materials for scale up and use in ultra-

capacitor energy storage for the smart grid. The project will develop methods to exfoliate 2D-TMD materials to

nano-sheets and integrate them into supercapacitor electrodes. This will be complemented by advanced

structural and chemical characterisation to develop understanding of the material properties. The project will

demonstrate electrochemical cells which will enable the evaluation of the 2D-TMD materials for real-life energy

storage.